Life Cycle Analysis / EPD for Super Insulated Building System

Our aim is simple: to empower the self builder, to build more Sustainably for less!This includes quantifying the embodied carbon dioxide equivalents (CO2e) within the thermal superstructures which we assemble on behalf of the client, and thus allow us to facilitate the mitigation of the environmental impact of a new home.